Enhancing digital technologies in frontemporal dementia (EDiT-FTD): toward a framework for implementation in clinical practice.

Frontotemporal dementia (FTD) is a complex disease with many different symptoms and causes, making it hard to create reliable ways to measure and treat it. The age at which symptoms start can vary widely, adding another layer of difficulty in figuring out the best time for treatment. However, new digital technologies are emerging as a promising solution. These tools can help us better understand FTD and improve patient care through remote testing. Despite their potential, there are still many challenges to overcome before these digital tools can be used regularly in clinical care. To address these issues, a special working group is being formed. This group will focus on current research into digital technologies to assess FTD, identify the most useful technologies, and tackle the obstacles preventing their widespread use. The goal is to create a solid plan for integrating these tools into clinical practice. The working group will include experts from various fields such as medicine, neuroscience, computer science, as well as patients and their families. By bringing together these diverse perspectives, the group aims to explore how digital tools like wearable devices, computer-based cognitive tests, and eye-tracking systems can be used to develop reliable indicators of FTD onset and progression. Additionally, they will create a detailed plan for incorporating digital technologies into regular medical care. This plan will cover important aspects like validating the tools, ethical considerations, data security, and implementation procedures. The group will meet through two in-person workshops and multiple online meetings to develop and finalise these strategies, ensuring the effective use of digital tools in treating FTD.

Technical abstract
The clinical, genetic, and pathological heterogeneity of frontotemporal dementia (FTD) poses a significant problem for the development of robust biomarkers that are both sensitive and specific. In addition, variability in the age at which symptoms manifest amongst phenotypes, ensures that defining the optimal time for intervention is difficult. The integration of digital technologies in clinical trials has surfaced as a promising solution, offering novel tools for understanding the biological underpinnings of FTD, whilst improving patient-care through remote testing. Many challenges need to be addressed, however, before digital tools are implemented into routine clincial care, and therefore the field would benefit from greater discussion and interaction between experts. This specialised working group will focus on the current digital biomarker research being conducted in FTD identifying the most relevant technologies, addressing the barriers against widespread adoption, and ultimately devising a robust framework for their translation into clinical practice. The proposed working group aims to bring together multidisciplinary expertise in FTD, including clinicians, neuroscientists, computer scientists, and both patients and their family members. By fostering collaborative discussions, this consortium seeks to discuss how digital tools, such as wearable devices, computerised cognitive assessments, and eye tracking systems, can be harnessed to produce sensitive and reliable biomarkers of disease onset and progression. Furthermore, the working group aims to produce a comprehensive framework for the integration of digital technologies into clinical practice. Through two face-to-face workshops and multiple online meetings, this framework will delineate strategies for validation, ethical considerations, data security, and implementation protocols essential for ensuring the effective adoption of digital tools in clinical settings.